SOLEM-MO: Scalable Optimised Lightweight Electric Motor - Manufacturing Optimisation

The main aim of the SOLEM-MO project is to mature the technology & manufacturing processes required for reliable & cost-effective serial production of ultra-lightweight electrical machines, and deliver UK readiness to address rapidly growing demand in PEMD (Power Electronics Machines and Drives). The novel manufacturing and design strategies developed during this. The use of ultra-lightweight composite materials - with the enhanced freedom of design and design integration - and state of the art modular motor design are the key elements, which will be incorporated together to meet the project targets.